Bridging the Gaps: mixed reality performance of Chinese Opera in Shanghai's rural and urban heritage sites

Bridging the Gaps will focus on new and innovative performances of Chinese Opera, a form of popular culture traditionally relating to rural communities, as a case study to establish new China-UK partnerships and projects. Xi Jinpings' Presidency has from 2014 placed increasing emphasis on balancing rural-urban social economic development and positioned traditional Chinese art forms, including Chinese Opera, as the anchor of China's creative and cultural industries. Yet disconnections between rural and urban communities and their respective creative practices and economies persist and have held these developments back.

Shanghai is separated into Pudong and Puxi: the former encompassing underdeveloped rural countryside; the latter occupying affluent financial quarters built by British, French, and other foreign Concessions. Shanghai has also been the focus of investments intended to overcome these rural-urban divisions; including the launch of a £100million traditional Chinese Opera Village in rural Pudong and the £2million redevelopment of an 1860 Anglican chapel heritage site into an immersive theatre in Puxi, on the Bund. Yet these attractions have struggled to attract visitors during their test openings.

This project will bring China and UK partners into collaboration to consider the potential of mixed reality performances of Chinese Opera to connect rural and urban audiences and these heritage sites with each other, while also appealing to new national and international audiences. Project investigators and participants will bring complementary expertise in UK and China creative industries, traditional and contemporary performance, and new technologies, together with a shared focus on site-specific, community-based and audience-centred innovative work.

Potential impact
Rural-urban creative industries are targets of the latest strategic direction of the Chinese party-state. There is a substantial government investment in this area, exemplified by the Pudong Opera Village and Puxi Bund immersive theatre, with whom we anticipate the development, through this project, of a substantive bid or bids on mixed reality performance of Chinese Opera in rural and urban Shanghai. In this context, our China participants are aiming towards long-term collaboration with UK research-industry partners and have committed in principle to cash and/or in-kind contribution to future partnership activities, as evidenced in their Letters of Support. More broadly, our project activities address themes central to China's creative industries and prospective future state investment.

Beyond the life of the funded project, ongoing support for these collaborations will include: information on funding opportunities, advice on project development, and opportunities for project and bid review by project members through the dedicated WeChat group; opportunities for joint mentoring of prospective bids by the project PI and CIs in the UK and China; joint publication in English and Chinese journals reflecting and documenting the project that will serve also to cement and support evolving partnerships.